Event Simulation for the Large Hadron Collider at High Precision

In the field of high energy particle physics we are trying to figure
out what the universe is made of. We would like to answer questions
like: which elementary particles exist? How can we classify them? And
how do they interact with each other? To answer these questions, we
build particle accelerators where we collide particles at high
energies. The energy can be converted to mass, which allows us to
produce heavy particles in these collisions. These heavy particles
decay to the more standard particles in a fraction of a second, and
from the measurements of these decay products we try to reconstruct
what was produced in the collisions.

The most powerful of these colliders is the Large Hadron Collider
(LHC) build at the CERN research institute in Geneva,
Switzerland. Particle physicists from all over the world collaborate
in its goal of determining the fundamental building blocks of the
universe. The most recent discovery is the so-called Higgs boson
particle, which according to the standard theory ("Standard Model" or
SM) gives masses to all the fundamental particles. To determine if the
SM is indeed correct, precise measurements of the interactions of the
Higgs boson with the other elemetary particles are needed.

However, the probability to produce a Higgs boson in an LHC collision
is very small. Only in roughly 1 out of 10,000,000,000 collisions a
Higgs boson is produced, before it decays to other well-known
particles. Moreover, there are other mechanisms to produce the exact
same decay products which makes it rather difficult to determine if
there was a Higgs boson or if it was simply some uninteresting
event. Indeed, measuring the properties and interactions of such a
rarely produced particle is challenging at the least.

Indispensable tools in these measurements are the Monte-Carlo event
generators (MCEG). These computer programs allow for the simulation of
collision events that can be directly compared to data. Traditionally,
these event generators are based on rather imprecise, lowest-order
(LO) calculations for the description of hard radiation, dressed with soft
radiation by a "parton shower". Only last year the first proposals on
replacing all the LO calculations by the more-precise next-to-leading-order
(NLO) ones have been shown to work, resulting in unprecedented
accuracy in the predictions. Frixione and myself were the first who
published one of these methods ("FxFx merging") in a peer-reviewed
journal.

Although we have shown that the FxFx merging method works, not all has
been worked out and understood: e.g. the merging scale (a non-physical
scale that enters the calculation) and description of b-jets (a
collimated spray of particles containing a b quark) is
something that still requires a lot of work. Also a complete
implementation in an MCEG is still missing. The aim of the project is
to develop a simulation program that allows for the fully automated
generation of events at NLO accuracy, consistently matched to parton
showers for the description of soft radiation.

These improved predictions will not only be valuable in the
measurements of the Higgs boson properties. In fact, nearly all the
measurements at the LHC will benefit from improved predictions. In
particular in the searches for new particles the more precise
predictions will reduce the theory uncertainties, allowing for a more
accurate comparison between theory and data, leading to a greater
scrutinizing power in the determination of the correctness of the SM
of particle physics.